University of York and Thales Alenia Space UK Limited

To facilitate fault tolerant and dynamically reconfigurable spacecraft networks, by underpinning the infrastructure for fully autonomous servicing, replaceable payloads and construction of large structures in Space. This will provide an autonomous option for the servicing of satellites, which has only been done by human operators (eg Hubble) up to now.